Assessing the market potential of a novel transitional shelter design for use by displaced communities worldwide

In the wake of the 2010 earthquake in Haiti, 1.5 million internally-displaced persons were
driven from their homes and forced to seek shelter in emergency accommodation. After
months in basic tent shelters, families were slowly re-housed in transitional shelters.
Transitional shelters aid the re-housing effort, bridging the gap between emergency relief and
permanent homes in disaster areas worldwide. These shelters provide a space for sleeping,
washing, cooking and the care of children. Additionally, they can be used for the storage of
supplies, household possessions and tools that are essential to rebuild communities.
Transitional shelters allow families to be kept together and facilitate community cohesion in
the wake of devastation. Despite this, a surprisingly small proportion of displaced persons are able to move from initial emergency tents after a disaster. For example, according to the charity Habitat for Humanity (2013), only 4% of displaced persons in Haiti have been provided with transitional shelters – the remaining population survive in emergency tent shelters and remain vulnerable to earthquakes, mudslides and hurricanes that blight the region.

International aid organisations working with displaced communities have expressed a need for a new type of transitional shelter – one that is simple enough to be erected quickly by non-
skilled members of affected communities but is robust enough to withstand harsh environmental conditions. We have developed two transitional shelters to meet these
demands. ‘HuSh1’ is an easy-to-assemble flat-pack shelter that can be constructed in less than
ten minutes by a small team of local people, without the need of specialist tools. The second
shelter, ‘HuSh2’, is able to resist a Category 5 hurricane, allowing for its deployment in
hurricane-prone disaster zones where it can be used as a storage facility, basic health centre or
school, in addition to providing much-needed accommodation